PEOPLE AMR Network: develoPing and Evaluating multi-faceted evidence-based interventions to prOmote Prudent antimicrobiaL use in community contExts

Resistance to antimicrobial drugs happens when medicines stop working against the germs they usually kill. This means it is harder to treat some infections, and many other things we take for granted (e.g. safe surgery, efficient farming methods and animal welfare) are threatened. People and animals may die or are sicker for much longer as a result. People are at the heart of tackling antimicrobial resistance because our use of antimicrobials is dependent on the behaviour of human beings.

Just about everybody will use antimicrobial medicines at one time or another. People may get these medicines from their doctor if they have a bad chest infection, from their dentist if they have a mouth infection, or even from their pharmacist for some illnesses like sore throats, without needing to see a GP. Pet owners and farmers may get them from vets. In any local community, many different professionals decide who to give antimicrobials to, with many people and animals taking these medicines. The more these medicines are used, the less effective they might become, because germs can change to avoid being killed by the medicines. Resistant bugs can mix easily between humans and animals, so we need to reduce antimicrobial prescribing and use across all settings for the whole community to benefit.

We will create a network of researchers all focussed on helping communities use antimicrobial medicines in the best possible ways. We will consider the latest technology, the latest evidence on how prescribers communicate and the latest research methods to address the central issue of changing behaviour. Some strategies which might help include:

Helping people to prevent illnesses spreading between each other, between animals, and between animals and people;
Enabling people who want antibiotics for themselves, or the animals or people they care for, to ask about alternatives to antibiotics, seek out and access information about the pros and cons of using these medicines;
Supporting professionals to use new technology to indicate which patients and animals really need to use these medicines.
Focussing on any single strategy alone will not be enough to deliver sustained change so we will consider the breadth of strategies available.

Our network brings together experts, united by the values to improve the use of antimicrobials, to better understand human behaviour, the value and cost of different strategies, and in the ways we best research and test new strategies for doctors, dentists, pharmacists and vets to use in their settings.

We will:

Explore strategies that already exist to help people make decisions about how to use antibiotics and think about how they could be improved.
Develop new strategies, including using tests, decision tools and training, and design them to meet the needs of the settings we wish to influence.
Study how to use the best strategies across different settings and check that we are measuring the right outcomes to be sure that these strategies are making a difference to antimicrobial resistance.
Include many different members of the public in our network to see what would help them most. We will also speak to professionals (GPs, dentists, pharmacists, and vets) and people from industry about what they need.
Train new researchers to have a range of skills so they can become the next generation of experts who can help communities overcome the problem of antimicrobial resistance.